UKCRIC - National Buried Infrastructure Facility

Documents in support of the delivery of the UKCRIC NBIF and TRAIN Rig capital facilities

Potential impact
Multiple impacts as listed in the UKCRIC Science and Business Cases